Genetic and molecular mechanisms of kidney stone disease

Kidney stones are common and affect nearly 1 in 5 men in their lifetime. Around half of patients who develop a kidney stone will form another within 10 years. Unfortunately, the reasons why some people make kidney stones are poorly understood and the treatments available to prevent more stones forming are not very effective. It has been said that obesity increases the risk of kidney stones, but it is unclear exactly how or why. If we could better understand why some people form kidney stones, and the links between kidney stones and obesity, we could design improved treatments to prevent this problem.

The UK Biobank is a study of nearly half a million people who have shared genetic data, physical measurements, medical records, and blood tests with researchers. I have used this data to show that people who carry more fat around their waist are more likely to get kidney stones, even if their body mass index is normal. This suggests that central fat distribution, not overall obesity, is a risk factor for developing kidney stones. We know from previous research that high blood calcium levels are a risk factor for kidney stones. Looking at the UK Biobank data, I found that people with more fat around their waist are also more likely to have an increased blood calcium level. This result partly, but not fully, explains why increased central fat distribution increases a person's risk of kidney stones.

This study aims to improve our understanding of why people form kidney stones. I will investigate the reasons why high levels of central fat are linked to kidney stones and raised blood calcium levels. Using these findings, I will look for new treatments for patients with kidney stones. This project has three main stages and will be carried out at the University of Oxford, a world-leading centre for medical and genetic research.

In the first stage of this project, I will use newly released genetic data from the UK Biobank. I will identify areas of DNA that increase an individual's risk of kidney stones by changing how proteins are made. This work will identify pathways that cause kidney stones that were not previously known. To confirm my findings are correct, I will undertake similar studies in other large datasets.

In the second stage of the project, I will use the UK Biobank's data on blood biomarkers. Biomarkers are chemicals in the body that may have increased or decreased levels in certain conditions. I will look for blood biomarkers that are high or low in people with a high central fat distribution. I will then see if these are also altered in people with kidney stones or high blood calcium levels. Once I have identified biomarkers that look interesting, I will use a genetic technique called Mendelian randomisation to find out whether changes in the levels of these biomarkers are causally linked to the conditions I am studying.

In stages one and two, I will identify pathways and biomarkers that are linked to an increased risk of kidney stones. In stage three, I will use genetic techniques to see if targeting these with medications may be helpful for treatment. I will look to see whether there are any existing medicines that affect these pathways and biomarkers and are used to treat other diseases. I will assess if these medicines could be used in patients with kidney stones. My studies will provide information about which new or current medications we should focus on developing to help treat people with kidney stones in the future.

Technical abstract
To increase understanding of the molecular and genetic basis of kidney stone disease (KSD) I will:

1) Establish the role of coding region variants in KSD using whole exome sequencing data. I will assess for single-variant and gene-based associations with KSD in the UK Biobank and replicate findings in datasets such as FinnGen. I will search the 100,000 Genomes database for rare variants in genes of interest. Analyses will be undertaken in PLINK, GWAMA and SAIGE-GENE.

2) Identify metabolomic and proteomic biomarkers linking central adiposity with KSD and serum calcium concentrations. A) I will perform adjusted regression to identify biomarkers associated with increased waist-hip ratio (WHR), KSD and serum calcium in the UK Biobank. Biomarkers with consistent directional associations with WHR and KSD or serum calcium will be used in Mendelian randomisation (MR). B) Using publicly available genetic instruments for WHR and summary statistics from biomarker GWAS, I will test for causal links between WHR and biomarkers with MR using IVW and MR-Egger methods. Where biomarker summary statistics are not available, I will perform GWAS. C) Where biomarkers are causally linked to WHR, I will identify independent SNPs for biomarkers through conditional analyses and perform MR with summary statistics from existing KSD and serum calcium GWAS. This will identify causal links of WHR influenced biomarkers with risk of KSD or serum calcium concentrations.

3) Define potential novel therapeutic strategies for the treatment of KSD via drug target-MR studies. I will select established expression and protein quantitative trait loci as proxies of medication effects for potential therapeutic targets identified in 1 and 2. MR will be used to assess their effect on risk of KSD using KSD GWAS summary statistics. I will use targets from stages 1 and 2 in integrative network analyses to extract biological pathways and connector genes to uncover drug targets and repurposing opportunities.